ECO Train Interior: High eficiency low cost

The ECO Train Interior: High eficiency, low cost project is an R&D project led by Bombardier Transportation UK Ltd in collaboration with Mitras Composites Ltd and Invertec Ltd. The aim of the project is to research technologies for fitting out a train interior in order to reduce passenger carriage weight, improve thermal performance and integrate highly efficient lighting and heating solutions. The benefit of the project will be passenger trains with significantly improved energy consumption and an improved carbon footprint as well as an interior that will be designed to improve passenger comfort and experience.